MULTILAYER ELECTROCHROMIC COATINGS FOR AFFORDABLE SMART WINDOWS (ECWIN)

The EC smart coating window project will demonstrate technical feasibility of producing multilayer electrochromic (EC) coatings and its integration with photovoltaic (PV) module for development of affordable smart windows having potential applications in energy efficient buildings and aircraft. The PV powered ECWIN technology will address the challenges of large-area novel energy efficient coating manufacturing by reducing cooling and heating loads to meet the the target of 25% reduction of greenhouse gas emission from the building market. The synergy of inorganic EC materials, solid electrolyte and cost effective and high yield process developments will have an impact on building efficiency rating by (a) Equivalent of U-value reduction of about 0.35W/ (m2.K), (b) Improved durability with faster switching time <15s/m2, (c) Low power consumption: 80mWh/cycle/m2, (d) Longer life time >10 years, (e) Energy savings up to 40% and (f) Lower manufacturing cost < £100/m2. ECWIN will bring smart coating technlogy for windows closer to the user by developing a cost-effective and energy-efficient solution that make EC coatings attractive and competitive for UK buildings. industries.